Learning Expressive Representations for Speech Generation

Speech generation spans tasks such as text-to-speech (TTS) and speech resynthesis, aiming to produce natural, intelligible speech from text or other speech representations. A key challenge is modeling expressivity, such as the prosodic and paralinguistic qualities (e.g., rhythm, intonation, style, emotion) that convey non-lexical meaning and speaker intent, due to their subjective nature and requirement of labeled data. This thesis investigates two complementary approaches to learning expressive speech representations, emphasizing data efficiency and interpretability. The first approach centers on pseudo-labeling, where training labels are generated from existing models when human annotations are limited. I propose Invert-Classify, which uses a pre-trained TTS model to pseudo-label text-speech pairs directly, avoiding separate classifiers and improving expressive labeling in TTS. The exploration of Invert-Classify begins with contrastive focus detection and extends to emotion recognition, followed by semi-supervised variants such as iterative pseudo-labeling. These experiments explore how the initialization of labels, ranging from unsupervised clusters to ground-truth annotations, can affect generative performance. The second approach addresses limitations in discrete speech unit (DSU) modeling, where quantizing continuous self-supervised features often removes prosodic and paralinguistic cues. I propose Segmentation-Variant Codebooks, a multi-stream quantization method that encodes speech at multiple linguistic granularities (frame, phoneme, word, utterance) in order to preserve expressive traits and enable more faithful resynthesis, while maintaining similar bitrates. Together, these contributions advance expressive speech modeling and provide insights into the trade-offs between supervision, interpretability and data efficiency in generative speech systems.